NAL Ltd 1

Specialist Manufacturers of Innovative Highway & Passively Safe products

Established in 1996 NAL Ltd is a specialist manufacturer and supplier of a wide range of Innovative Highway products. Our product range is designed to simplify and reduce installation and maintenance costs involved in Traffic Signal, Street Lighting, Signage and Street Furniture installations. NAL has also become a leading supplier within the Passive Safety Industry.